Higgs Physics with the ATLAS detector at the LHC

The PhD programme will be on the characterisation of properties of the Higgs particle discovered at the Large Hadron Collider (LHC) in 2012, using data collected with the ATLAS detector at CERN during Run-2 (2015-2018) and the forthcoming Run-3 (2022-2024). The programme is expected to focus on the measurement of Higgs particle production in association with a pair of top quarks ("ttH") when the Higgs decays to a pair of b-quarks, specifically on the measurement of the signal strength and of differential cross-sections, leading to improved measurements of the top-quark Yukawa coupling. With the additional Run-3 data, the LHC will continue to increase its sensitivity to the self-coupling of the Higgs boson. Measurement of single-Higgs and di-Higgs production channels allows further constraining the self-coupling of the Higgs boson. It is expected the PhD project will extend to cover di-Higgs production in channels in which one Higgs particle decays to a pair of b-quarks and the other decays to a pair of Z bosons (further decaying to distinctive signatures such as bbll, bbvv and llvv).